Blockchain Enabled Controller for E-Mobility Sharing (BECEMS)

E-mobility is set to be a cornerstone of future low carbon travel. EVs currently make up about 1% of global vehicle sales, but EV penetration is forecast at 35-47% of new cars by 2040 (BNEF, 2017). By 2030, EV sales are expected to account for 60% of UK new car sales, but mass electrification of mobility still relies on improved access to charging services. E-mobility innovators Agile Impressions and artificial intelligence experts creators of Verv Green Running, designed a novel solution intended to meet the market need for improved EV charging services. The consortium seek to explore the potential for a Blockchain Enabled Controller for E-Mobility Sharing (BECEMS). BECEMS allows private charging station owners to share their charging assets with others and do the billing, by connecting it to a network accessible to the public. Businesses, communities and individuals just have to register and set times when their private charging point is free for use, improving utilisation factors and therefore returns on investment for existing and new charging assets. This feasibility study validate and refine the technical and commercial potential of BECEMS, applying cutting edge technology to improve the user experience and economics of EV charging infrastructure.